BFI National Archive Moving Image Conservation Research Laboratory (MICRL)

As part of the RICHeS programme, the British Film Institute (BFI) will create a national Moving Image Conservation Research Laboratory (MICRL) within our National Archive. Collections of film materials across the UK's nations and regions are huge, held within national and regional archives, Universities, Government bodies, and the wider GLAM sector. To date, they have not benefitted from applied heritage science in the same way as other media.

Moving image collections can only be fully protected when the material composition and status of their objects are established and researched. There is currently no centre and no infrastructure for this work in the UK, and moving images technologies are therefore significantly less well understood than objects that are several centuries older. Newly developed research and results would be of direct value to an international moving image conservation community.

To achieve this novel materials analysis, we propose to equip the MICRL with key pieces of instrumentation. Alongside, a new generation film diagnostic table will allow conservation film handling to make film reels ready for analysis. A microfading tester (MFT) will enable checking of fading of posters and other production designs prior to and after exhibition. We plan to also investigate its analogous use for motion picture film prints in projection. Interventive treatments will be investigated and fostered for wider access and use. Finally, the lab will be equipped for colour research to support increasingly accurate restoration, recording and presentation of cinema's splendidly diverse coloured eras.

Moving images are important; they tell stories, have societal impact, transform and transport audiences, map societal change and more. The MICRL will enable national and international collaborative research, bridging heritage science, industry, and filmmakers, transforming strategies for care, and transforming audience engagement across generations.

Technical abstract
The British Film Institute (BFI) will host a national Moving Image Conservation Research Laboratory (MICRL) within its Conservation Centre, which will be the home of heritage science for the UK's moving image collections providing accessible infrastructure for research in three key areas.

Moving image collections can only be fully protected when the material composition and status of their objects are quantifiably established. Techniques of material analysis common to other heritage sectors have rarely been applied to film and moving image related collections, and they are therefore significantly less well understood than objects that are several centuries older.

To achieve this novel materials analysis, we will equip the MICRL with key pieces of instrumentation and processes (including FT-IR spectroscopy, XRF analysis, and Raman spectroscopy), alongside a new generation film diagnostic table that provides conservation film handling to make film reels ready for analysis. A Microfading Tester will support condition assessment of paper collections, informing environmental and access requirements. We will also investigate its potential analogous use for analysing the effect of cinema projection on motion picture film prints.

The second research strand will be establishing and fostering interventive chemical treatments as part of preservation workflows, i.e. using them to prepare damaged film reels for printing or high-resolution scanning. MICRL will develop and supervise the use of such treatments at the BFI Conservation Centre, made accessible to items from other UK collections. This research aspect will also be investigated for relevance to video tape.

Finally, colour research of heritage film materials is of key importance to support increasingly accurate identification, restoration and presentation in contemporary media. The diverse tints, tones and dyes throughout cinema's history are ripe for scientific examination and modelling to reproduce them for new audiences.